Understanding the relationship between statelessness and nationality

A critical examination of the notion of 'statelessness' drawing on theoretical debates in Political Geography and drawing on creative methods in Cultural Geography.